Natural Hazards: Seismic

Anthropogenic earthquakes pose a rapidly increasing threat to society, infrastructure and the energy sector. Currently, neither the physics nor the expected hazard levels of induced seismicity are well understood. This cross-faculty PhD project will assess differences between induced and tectonic earthquakes in terms of source properties and ground motions. The aim is to exploit a better understanding of the mechanics and shaking for risk assessments of induced seismic hazard.